Exploring a new type of greenhouse

Our project investigates options for the novel design of a greenhouse. Our aim is to maximise light transmission to the crop and mitigate solar heat gain, creating a cool, airy growing environment.

If successful, this design will provide a model for growing high-value 'outdoor' crops (including vegetable transplants) in a protected structure, with possible benefits for productivity, risk avoidance and sustainability.